Debating Ethics: Using Natural Language Datasets to Support Human and AI debate

The project proposes the exploration and analysis of natural language texts, specifically of moral debates, via argument schemes and critical questions. It aims to develop new natural language datasets and AI algorithms through defining semi-automated approaches for the identification and extraction of argument schemes. These new datasets will be in the form of philosophical debates on society's ethical and moral issues and will serve the purpose of creating a new corpus that will enable the automatisation of argument mining from texts. Subsequently, the obtained argument schemes will be used to support dialogical exchanges between humans and AI systems with respect to transparent and rational reasoning.

This PhD is relevant to the following EPSRC research area(s):

Artificial Intelligence Technologies